Real World Outcomes

‘Real World Outcomes’ : Feasibility study exploring adaptation of OBH Outcomes Platform to enable new innovations, drugs, devices, technologies to measure their impact on people, through real-time, population-level outcome measurement. Understanding which interventions impact people’s outcomes, using retrospective and Real World Evidence, enables a more precise and stratified approach to treatment. This also enables new reimbursement models for new technologies that improve people’s outcomes. OBH are experts in defining and measuring health outcomes. We offer specialist advice, tools and technology to help commissioners and providers make a reality of value-based healthcare strategies and outcomes-based contracts, tailored to specific populations and pathways. Our key focus is to shift measurement and reimbursement away from solely treating illness, towards improving people’s health.